Life Cycle Assessment Regulatory Science & Innovation Network (LCARSIN)

To support the UK's ambitious net zero goals and foster sustainable resource management and optimization, it is crucial to establish robust, unified methodologies for evaluating the environmental impacts of both existing and emerging technologies, ensuring alignment with governmental priorities. Life Cycle Assessment (LCA) is the predominant method for evaluating environmental impacts of products and materials. LCA ISO standards are specifically designed to provide a framework and methodological structure for LCA, including technical terms used in the process, whilst not being prescriptive for detailed decisions. This means that LCA studies are often not comparable due to different assumptions and system boundaries. As global supply chains navigate carbon-regulated territories, further prescriptive standards and policies becomes a necessity.

Dependence on LCA results that are either inaccurate or lack transparency could lead to unintended consequences or trade barriers. Moreover, the absence of guidelines that accurately represent the impact of innovative technologies, such as those based on circular economy principles or biobased products, could dampen innovation and investment. It is vital for the UK to cultivate a regulatory landscape that encourages best practices within the Foundation Industries to avoid the risks of disinvestment or relocation of businesses.

The LCA Regulatory Science & Innovation Network (LCARSIN) unites leading figures from academia, industry, and policy-making throughout the UK to research and devise a harmonised approach. This initiative aims to guarantee consistent and transparent assessment and reporting of environmental impacts of materials. It also seeks to develop the necessary framework and tools to guide UK regulators and contribute to international climate change regulation, thereby reinforcing UK's position as a thought leader in this domain.